Unlabelled. The creative response to the lives of marginalised individuals.

The proposed project is a collection of poems based on interviews and collaborations with marginalised individuals; these will include mental health service users, ex-substance abusers and adults identifying as neuro atypical. The poems are thus a partnership project in collaboration with the individuals on whose stories they are based. The project is unique in its process of collaboration and shared ownership between myself as poet and the participants who will agree the final content and style of the poems about them. The finished collection will encourage readers to look beyond the label of marginalised individuals and to see their lives as complex and rich.